Improving the living and labour conditions of irregularised migrant households in Europe

The project investigates the living and working conditions of irregularised migrant households in Europe from an intersectional perspective. It aims to reveal the spectrum of irregularity in contemporary Europe and cast light on the everyday experiences of migrants with irregular, unstable and/or precarious legal status. I-CLAIM develops the concept of ‘irregularity assemblages’ to capture how migrants’ ‘irregular condition’ is produced by the interplay of immigration and asylum laws, policies and practice, wider labour market and welfare regimes, and political, media and public narratives. The irregular condition is shaped by migrants’ social position and positionality as well as by processes that occur at international, European, regional and local levels. This approach will inform our theoretical understanding, methodology and analytical framework and how the consortium organises its work. Moreover, it enables us to design, assess and validate detailed policy options and public interventions targeted at place-specific, sectoral, and intersectional criticalities and vulnerabilities experienced by a range of people in irregular situations in Europe. To achieve its overarching ambition, we will engage at all stages of the project cycle with relevant European, national, local and sectoral actors in six countries (Finland, Germany, Italy, The Netherland, Poland and the UK) through Country Stakeholder Groups (CSG) and a European Stakeholder Group (EISG). Moreover, we will organise a series of consultative and participatory initiatives to produce new knowledge, inform public and political debate, validate key research findings, and design policy recommendations